Open Play - Find and Book Sports Facilities and Activities

OpenPlay is a marketplace for sports facilities and activities. We are applying to the Technology Strategy Board for a grant to allow us to obtain sports activity data from external sites and display this in useful format to the public. This solves marketing problems for sports facilities, local authorities and activity organisers whilst also taking away the customer pain points finding and booking sports facilities and activities.